The roles of protein arginine methyltransferase, Prmt1 in hematopoiesis

Blood cells are responsible for many important functions, ranging from delivery of oxygen to killing of unwanted invaders in our body. Developmental defects in blood cell formation can result in various disease manifestations including anaemia, recurring infection and even cancers. In spite of its critical functions, we have very little knowledge about the regulation of blood cell development. The aim of this research is to study and characterize the role of a molecule, call Prmt1, in blood cell formation. Prmt1 is a protein with a specific enzymatic activity that regulates the expression of other genes, some of which are important for blood cell development. Prmt1 has also recently been implicated in leukemia, and inhibition of Prmt1 activity can specifically suppress a specific type of leukemia. However the function of Prmt1 in normal blood cell development in not clear, which limits the potential development and application of Prmt1 inhibitor in cancer. By characterizing the normal function of Prmt1, this research should give significant insights into underlying mechanisms for blood cell development, which will also provide useful information for future drug design that targets Prmt1.

Technical abstract
Protein arginine methyltransferase I (Prmt1) is an important epigenetic modifier that mediates asymmetric dimethylation of arginine 3 of histone 4 (H4R3), a critical mark for transcriptional memory and maintenance of cellular identity during normal development. In leukemia, Prmt1 is hijacked by MLL fusion proteins for oncogenic transformation, which can be suppressed by specific knockdown of Prmt1 in transformed cells. Prmt1 also activates expression of genes,which are critical for normal hematopoiesis. While Prmt1 is an important molecule for transcription regulation and a potential therapeutic target in leukemia, its functions in normal development has not been defined. Thus the primary goal of this project is to characterize the roles of Prmt1 in normal hematopoietic development by both knockdown and conditional knockout mice approaches. The proposed research should define and give significant insights into the functions of Prmt1 in various stages of normal hematopoiesis (from hematopoietic stem cell to progenitors), which will also provide crucial information for current effort in developing specific inhibitors targeting Prmt1.